Wine Project UK

The global agricultural/winemaking industry faces formidable challenges as it aims to cater to anticipated demands and honour changing public expectations. In addition to ensuring bountiful produce, reputation, brand and the ‘social license to operate’ will acquire a palpable urgency. Our proactive actions around new product categorisation and water scarcity as a driver of innovation in wine production in particular and agribusiness sector in general will foster innovations and investment in water usage and precision agricultural techniques.